Development of microencapsulated diets for shellfish, echinoderms and fish

Theme: Agriculture and Food Security

The project will use microencapsulation technology to develop replacement diets for shellfish, echinoderms and fish that are cheaper, more sustainable, and more nutritional than the currently used food source; algae. Diets can be tailored to specific species, stages of development, and to provide nutrients limiting in a particular location. Manufacturing partners have been lined up to facilitate production. Testing of the diets will be done both in the laboratory and in hatcheries, and will involve working with commercial partners in Northern Ireland or Norway.

To characterise microencapsulated feeds and analyse digestion, biological imaging and analyses techniques including Scanning Electron Microscopy, MicroCT Scanning, Laser Particle Sizing, and Dissolution Profiling will be used. Experimental data will require statistical analyses.